SEGA phase I study

Technical abstract
This phase I study aims to develop a psychological intervention for type 2 diabetes for delivery by GPs and nurses within the diabetes review undertaken in primary care. An effectiveness systematic review on psychological interventions in diabetes will be updated. A second, scoping, review will identify studies that have used self-efficacy to develop and deliver interventions by generalist practitioners (non-psychological specialists). This evidence will inform the further development of the SEGA psychological intervention and a control intervention. 18 GPs and nurses will be recruited from 8 practices to undertake training and quality assurance procedures aimed at delivering the interventions. Data will be collected to inform the development of a phase II trial proposal ensuring that practices and patients can be recruited and retained and that the interventions will be delivered as intended.